Being Certain, Rational & Wrong

Broadly my project answers the questions: 'What is certainty? And what is its normative significance?'. More narrowly, it engages with a recent growing literature on the two types of certainty: psychological certainty and epistemic certainty. There is a consensus in recent work that you cannot be justifiably psychologically certain of a false proposition. My project challenges this and proposes a third type of certainty: rational certainty. By doing this, my project both advances, and provides novel support for the view that certainty is what we should strive for when we are forming beliefs, making claims and deciding what to do.

For many, striving for certainty is nothing more than a naïve goal from epistemology's youth. But there has been a recent growing trend to revive certainty (most notably, Beddor (2020a, 2020b)). At the centre of this movement is the traditional distinction between 'psychological certainty', a non-factive state of maximum confidence and 'epistemic certainty', a factive state of maximum justification. Unlike our earliest conceptions of certainty however, these two types of certainty are agreed to be context-sensitive, meaning we quite frequently do meet the standards for them. The most recent literature has focused on motivating the normative significance of epistemic certainty. There is a consensus that epistemic certainty is the norm of psychological certainty (Stanley 2008, p.51; Beddor 2020a. p.6). This claim inherits much of its credibility from the claim that knowledge is the norm of belief (Williamson 2000; Sutton 2007; Moss 2018) because psychological certainty stands to belief as epistemic certainty stands to knowledge, whereby each respective former state is a 'stronger' version of the latter. Further, arguments have been made for epistemic certainty being the central epistemic norm of practical reasoning and assertion (Beddor 2020a, 2020b; Petersen 2019, 2021; Vollet 2020, 2022, 2023).

To undertake this project I will first become fully acquainted with the recent literature on certainty. Then I can begin to identify the problems with the standard account. This will require working with doxastic logic which will take time to understand and apply clearly. Next I will turn my focus to developing a detailed positive account for rational certainty. To write this chapter, I will need to differentiate rational certainty from both epistemic and psychological certainty. I will also explore the thus far, relatively underexplored (Goldstein (forthcoming), is an exception) relationship between certainty and higher order justification. Finally I will explore the normative potential of rational certainty. I aim to defend the view that you should only believe, assert and reason on the basis of something if you are rationally certain of it. To tackle this goal, I will take the following subsections in turn: (a) what is an epistemic norm? (b) are belief, assertion and practical reasoning governed by the same norm? (c) what makes a rational certainty norm superior to rival norms?

Currently, the standard account has nothing to offer those with more internalist leanings. My project can provide something for those who believe we can be certain, rational and wrong. Further, it will bring the recent literature on certainty into dialogue with other popular topics in philosophy such as the debates surrounding higher-order states, the literature on contextualism and pragmatic encroachment and the epistemology of conspiracy theories. Beyond academic philosophy, my project will clarify what the frequently deployed term 'certain' can actually mean in different contexts. In 2021 the New York Times published an article 'A Hotter Future Is Certain. According to U.N. Climate Report'. However, the climate report only deployed the term 'virtually certain'. My project will make use of these real cases, clarify what types of certainty are at play, and highlight the risks of misinterpretation